Mental Health Clinical Delivery Platform

The global disruption caused by Covid-19 has forced mental health (MH) professionals to see their clients via the internet, mainly using videoconferencing platforms (e.g. skype, zoom) which were not designed for the delivery of a complex range of interventions. Our project is designed to meet a need identified by MH managers and clinicians for a specialised clinical platform which ensures a remote workforce has the essential tools for safe, efficient and effective clinical operations.

Healios is a unique digital healthcare services company that specialises in the online delivery and integration of complex mental health, autism and ADHD services in partnership with the NHS. Over the past 7 years our clinical and technical team has developed a bespoke secure clinical platform, called 'Panacea', that is purpose built to specifically manage and deliver complex MH services remotely in a safe, effective and efficient way. Healios clinicians use Panacea to deliver NICE concordant assessments and psychological therapies. People can receive a wide range of high-quality services online in their homes at times which fit in with their daily lives. In addition to the features which facilitate remote clinical delivery Panacea also enables patient flow management, service oversight and the recording of patient outcomes.

Since Covid-19, we've received a number of requests from NHS MH Trusts to licence our specialist platform to support their emergency service continuity plans and their future new care models. To meet these urgent requests from our NHS partners, Panacea would need converting into a 'Software-as-a-Service' (SaaS) product for external use.

Therefore, our key objective for the project is to create a commercial ready SaaS version of Panacea. The funding will be used to convert, test, evaluate and refine a Panacea SaaS prototype product within an NHS mental health trust that has agreed to be a pilot site.

Healios is commissioned by nearly 50% of NHS MH Trusts in the UK which has resulted in Panacea being thoroughly tested in real-life settings across a wide range of UK MH clinical pathways. Our clinical and technical team has the experience of developing the original Panacea platform and is able to undertake the project within the required timescale. We require public funding to speed up the development of our SaaS version of Panacea so that it can be used by a wide range of NHS mental health services and its unique features can benefit as many people as possible.